The Impact of Financial Frictions on Productivity: The Case of the UK Productivity Puzzle.

The policy-oriented research proposed sits at the nexus between macroeconomics and financial economics and is of critical importance in understanding the link between the financial system and productivity growth, contributing to our understanding of the role of financial frictions in explaining the UK Productivity Puzzle. The misallocation of resources due to inefficiencies in the financial system is shown to significantly slowdown productivity growth.
Understanding what drives productivity is highly important for the Bank of England in order to set the correct monetary policy, and given its new role as financial regulator, to set macroprudential policies in order to guarantee financial stability, which is critical for a well-functioning economy. Because of this, the bank has made 'What determines the supply potential of the economy?' one of its key research questions within the broader area of 'Central bank response to fundamental technological, institutional, societal and environmental change' as part of its One Bank Research Agenda. Furthermore, the Productivity Plan launched July 2015, makes boosting Britain's productivity a key objective of the Government.
In order to understand fully how financial frictions affect productivity and supply in the UK, we need reliable theoretical models. Informed by mixed methods research, Susanne proposes to develop a cutting-edge modelling framework to address such policy-oriented questions, which will not only inform policymaking by quantifying the effect of financial frictions on productivity growth and offering more accurate productivity forecasts and simulations, but it will also contribute to explaining the UK Productivity Puzzle.